Microbes and Food Safety: Flexible capabilities to reduce food safety threats and respond to emerging national needs

Technical abstract
As an innovation hub it is our aim to facilitate that new scientific findings and tools are successfully used with our stakeholders to prepare for and control microbial threats in the food chain. In this role we will improve the national capability to act swiftly against emerging threats and to pivot and act differently against enduring threats.